Formal Protocols: Session Types At The Core Of Network Protocol Design

The project will explore the usability of formal methods for network protocol specification, building on the theory of session types, and experiences with developing network protocol standards in the Internet Engineering Task Force. The goal is to develop methods of specifying standard protocol specifications that are formally verifiable and correct, but also usable by those in the Internet standards community that lack experience in formal methods.